Lifelong, informal and community learning in the lives of adults with learning disabilities

The main study encompasses ethnographic studies of two pairs of case-study areas in England and Scotland and in-depth interviews with a sample of people with learning disabilities, families, carers and supporters in the local area, often using supportive methods such as photo-elicitation ('photo-voice') (Pink, 2007) and 'eco-maps' (Rempel et al. 2007). The SCDTP student will develop a distinct but complementary inclusive theoretical approach, using the main study sites, and new sites of interest, with distinct new lines of inquiry, including:
Further exploring the lifelong, informal and community learning fostered by engagement in various research roles;
Investigating how the boundary-pushing work involving people with profound intellectual impairment in research fosters learning within communities involving those people;
Conducting comparative case studies of learning in novel situations as people with learning disabilities respond to changed policy and financial contexts in diverse ways.
By necessity, the research methods used will include selective interviews, observational analysis, and visual methods, whilst remaining open to fit the communication preferences of the disabled participants (see Nind 2008) .